The Experiences of Neurodivergent Girls Labelled as 'school refusers', and The Role of Youth Work in Creating Reflexive Spaces to Challenge Social Ine

The Experiences of Neurodivergent Girls Labelled as 'school refusers', and The Role of Youth Work in Creating Reflexive Spaces to Challenge Social Inequalities